University of Ulster and MJM Marine Limited

To develop a dynamic scheduling tool using meta data obtained from our Marine Digital Twinning Platform, a rich data set for the business intelligence, using lean principals to framework an agile and optimised plan for delivery of Marine projects.